Optical SmartProbe development for Molecular Imaging of the Ex Vivo Perfused Human Lung

The prospect of an optical biopsy to interrogate the human lungs offers to improve the robustness of clinical trials, drug discovery programmes, while also outcomes for critically ill patients. Optical molecular imaging using smart fluorescent probes offers a safe and affordable technique that will allow analysis of multiple lung pathologies and diseases. Given the lack of current viable chemical probes for the diagnostics of chronic conditions affecting the lungs, the aim of this project is to synthesise several SmartProbes and validate their biological utility. With these probes we will investigate the function of alternatively activated macrophages and the epithelium.